Transformation Optics Antenna for Satellite Broadband Markets

Isotropic Systems Ltd the UK satellite terminal pioneer has partnered with Avanti Communications the leading UK satellite operator to develop an ultra low-cost, self install, high performance, high throughput antenna to enable the massive distribution of satellite broadband by high throughput satellites to connect the unconnected and open up a new high growth opportunity for satellite broadband providing new growth and jobs for Avanti and Isotropic who will develop this project from the UK and the growth of broadband in emerging markets.